Flexible Piezoelectric materials for diagnostic devices

This project will examine the use of novel flexible piezoelectric materials in the fabrication of the next generation of low energy devices for diagnosing and managing diseases such as type 2 diabetes. The approach will study the process of manufacturing state of the art flexible piezoelectric devices and develop a feasible manufacturing route to market. New devices based on novel materials that go beyond simple assessment of blood glucose are being innovated. The perfomance of existing devices will be assessed against the needs of the growing number of diabetic patients looking to manage their disease at home, giving them a new levels of convenience and quality of care. The output of this project will be a clear and investable opportunity..